Integrated Radiation Therapy Shielding Measurement and Design

Radiation therapy is a state of the art treatment that more than 50% of cancer patients need. Radiation therapy works by firing high energy x-rays, similar to those used during image acquisition, at a tumour in order to \*\*\*burn it out of the patient.Due to the fact that radiation is produced during this treatment, current machines are installed in specially designed rooms to shield people outside from the radiation. As a consequence of this approach, the installation of current devices is incredibly complex and expensive and means that only large hospitals can afford the technology. Only having radiation therapy available in large hospitals means that patients have to travel to those centres to receive the life saving treatments.Leo Cancer Care, in partnership with Innovate UK and the National Physical Laboratory are developing an innovative approach to integrate the radiation shielding into the design of the current Leo Cancer Care radiotherapy device. This collaborative effort will result in the ability to install such life saving technology into a non-radiation shielded room or even make the technology completely mobile by installing it on the back of a truck.This development will result in dramatic cost reductions in radiation therapy technology meaning that more systems will be available to cancer patients throughout the UK and in smaller hospitals close to home. The mobile option that Leo Cancer Care would look to develop at a later date would allow cancer care to travel to patients rather than the other way around.